Extension for the Longitudinal Studies Centre - Scotland from 2012 to 2017

Overall we aim to continue to develop the SLS, extending its potential through the addition of new datasets, expanding its research user base by making the data more accessible and extending its coverage through a mechanism for UK level studies.

Our 7 objectives are to:

1. Enhance the SLS through linkages to new datasets including the 2011 census
The key focus of the first two years will be the linking of the 2011 census to the SLS. This work will be considerable.

We will however also:
- link the Scottish Mental Survey of 1947 to the SLS. This will produce a sample of n~ 3000-3500 and provide information on the age, social class of the cohort's parents, and after the 1980s detailed health and census based information.

- establish links, explore the validity and reliability of two main sources of child health surveillance data.

Beyond 2014 we will be discussing with:
- a number of data holders, the possibility of linking their data to the SLS during the period 2012-2014. This will include the holders of: further and higher education data, information on educational attainment in private schools, social security, dental and prescribing data.

- NRS whether it might be feasible to develop a system that would allow 'special' samples of 'SLSs' to be drawn from a 100% population spine producing bespoke 'SLSs'.

2. Support access and use of the SLS by researchers
The core work of the SLS is supporting researchers through the whole life cycle of an SLS research project from application, preparation and data analysis, to publication dissemination. We also organise web-based resources that will help make use of the SLS easier and provide training on the SLS and longitudinal data handling, analysis and modelling through a series of workshops and seminars.

3. Maintain the SLS and safe setting
We will continue with the core maintenance tasks of the study.

4. Engage and collaborate with other ESRC investments
We will work towards a greater integration of the LSes. We will actively support the UK Census Longitudinal Study Development Hub in particular providing significant research support for a project to create a synthetic dataset that can be made available to researchers more flexibly.

5. Promote the research potential of the SLS
We will continue to participate in national and international conferences promoting longitudinal analysis and the SLS. Our website is also an important vehicle not only for advertising the research potential of the SLS, but also for encouraging access to the resource and promoting the outputs and impacts that have already been achieved by researchers using the dataset.

6. Promote the impact of the SLS
The SLS already has a track record of directly promoting the impact of its research. Firstly we plan to conduct impact case-studies on a sample of SLS-based projects. We would also seek to continue to hold regular annual presentations and discussion workshops with key government departments. A third avenue of impact promotion planned is to approach professional private-sector bodies to discuss the types of issues directly relevant to their work which might be effectively explored using the SLS.

7. Conduct methodological development work
A disadvantage of the current access to SLS data is that users must either visit the safe setting in the SLS unit or submit code to be run by SLS staff. The idea of synthetic data is that simulated data are produced that do not correspond to any real individuals or organisations, but maintain the distributions and the relationships between the variables that exist in the original. This can therefore be used outside the safe setting. We aim to develop a method to produce safe synthetic versions of the SLS.

We will also test the validity, reliability and utility of any new data being introduced into the SLS.

Potential impact
The value of longitudinal datasets has long been recognized, and the SLS was created in order to provide a high quality longitudinal research dataset that could be used to provide an insight into the demographic, health and social status of the Scottish population. Scotland had been disadvantaged relative to England and Wales in the poverty of its longitudinal databases (i.e. databases that link individuals' characteristics through time, allowing changing circumstances to be investigated) on demographic, socio-economic and health information. The SLS, fairly uniquely, allows important questions to be asked about the demographic, health and social status of the Scottish population.

This is important because Scotland differs considerably from the rest of Britain in a number of ways. For example, on average Scots live in more deprived circumstances, have lower fertility rates, higher teenage fertility rates, and are more likely to live in public housing than people living in England and Wales. In addition, overall mortality rates are higher than the rest of Britain, even when we control for age distribution and the relatively more deprived circumstances in Scotland (commonly described as the 'Scottish Effect'), and deaths from specific causes such as lung cancer and heart disease rank among the worst in Europe. Indeed, lung cancer rates for Scottish women are among the highest in the world. Thus, Scotland provides a unique demographic, socio-economic and health context within the UK, and there has been a lack of research on a number of important topics. These are all issues that can be explored using the SLS and they become especially interesting as social and health policies continue to diverge between Scotland and the rest of the UK as a result of devolution.

Because of its unique composition and the large proportion of the population it represents (5.3% of the Scottish population as compared to 1% in the England and Wales LS), the SLS provides benefits to academics from a wide range of academic disciplines, including geographers, health researchers, social scientists, economists and labour market analysts to name a few (see 'Academic Beneficiaries' above). This impact reaches beyond Scottish academics, with researchers from other UK and European countries already having used the SLS for their projects. Outputs and publications from SLS-based projects are published and presented widely in international journals and at international conferences.

In addition to this academic impact, the SLS has been also been used to examine a wide range of research questions feeding into government social, health and housing policy. This has included reports and studies conducted on behalf of the Scottish Government, Chief Scientist Office, Scottish Collaboration for Public Health Research and Policy, and Glasgow Centre for Population Health. Additionally, presentations from other SLS-based studies have been given at Scottish Government events, and several discussion papers have been published by the IZA Institute for the Study of Labor. Researchers from the department of Employability, Skills and Lifelong Learning, ISD and the NHS are also currently involved in policy-based research projects utilizing the strengths of the SLS.